Investigations into New Chemical Toolkits for Drug Delivery, Sensing and Cellular Imaging Applications using the Fluorescence Labelling of Biomolecule

As healthcare and technology advances lead to longer life expectancies, an ever increasing and ageing population
faces a growing risk from non-communicable diseases such as cancer. The development of novel, targeted
personalised sensing and imaging drugs is highly desirable. This research would address cleaner, rapid synthetic
processes with pharmaceutical relevance by the utilisation of inexpensive protocols and drugs currently under
development for clinical trials, e.g. immune-therapeutics. The work would be fully embedded in the strategic research
direction of biosensing and imaging/healthcare technology, which could have real impact in early diagnosis of cancer
and personalised medicine. The PhD thesis will focus on the general area of biosensing, imagining and therapeutic
innovations for cancer diagnosis and therapy.
Outline
The project would largely be based on enhancing the understanding of the fundamental interactions between
luminescent probes and targeting biomolecules such as synthetic peptides upon conjugation, leading to a biological
probe, which could potentially target living cancer cells under controlled microenvironments. A secondary aim would
be to gain an in depth understanding of the synthetic and analytical chemistry underpinning the chemistry implicated
in the antibody labelling or tagging with small fluorescent molecules.
We would design, synthesise, and characterise new metal complexes as "all-in-one" imaging probes, centred on
certain antibodies of interest for clinical trials of cancer, such as Avastin or anti-EGFR. Outputs would lead to
improved sensing and bioimaging probes for early cancer diagnosis, including for hypoxic tumours, which are
currently hard to access for imaging or treatment. This could advance our fundamental understanding of the
associated conjugation chemistry in aqueous environments, including using bioorthogonal and supramolecular
assembly protocols, thus allowing for correlation between antibody behaviour post conju gation and its kinetic
stability, with the metal ions present in the molecular appendages and their speciation in aqueous media.
Project Aims
a) Functionalisation of biomolecules of interest for immune-therapies such as simple synthetic peptides, onto metal
bound imaging probes.
b) Understanding how fluorescent metal complexes can be incorporated in multimodality (PET/optical) probes, which
are then anchored onto antibodies without destroying the fragile biomolecular constructs.
c) Labelling of biomolecules with model species of relevance to PET/SPECT metallic radio isotopes such as 68Ga
and 89Zr. Development and testing protocols for the "cold" chelation of Zn(II), Ga(III) and Zr(IV) ions in water.
Dr Charareh Pourzand (20 %) will assist in this project by providing knowledge and training in tissue and cell culture.
This will allow for the imaging probes designed to be tested within cells.
Professor Andy Burrows (10 %) will act as a mentor and will also support in the more chemical aspects of this project